Rigid Polynuclear Cyclometallated Pt(II) / Ir(III) Complexes: Towards Supramolecular Triplet Emitters

Cyclometallated Pt(II) and Ir(III) complexes are exceptionally powerful luminophores. Current interest from academia and industry is driven by their remarkable photophysical properties and suitability for a variety of applications. The success of such complexes is mainly due to the presence of cyclometallated metal centre in a luminophore, which promotes efficient phosphorescence from the triplet state.We propose to make new luminescent molecules with two or more metal centres within one rigid integrated lumonophore. We think that in these large conjugated systems the heavy atom effect will be enhanced leading to efficient phosphorescence in the red and possibly extending far into the infrared region of the spectrum. The molecules of this kind are of interest in supramolecular chemistry as building blocks in assembly of new metallosupramolecular architectures, which in comparison with classical polypyridine-based assemblies, can provide more controlled geometry and superior luminescent properties. In addition, our molecules can give rise to many interesting effects arising from intermolecular pi-pi and Pt-Pt-centred interactions suggesting development of stimuli responsive materials.

Potential impact
New highly luminescent materials are in great demand in both fundamental and applied fields. We believe that the knowledge about synthetic accessibility and photophysical properties proposed molecules will benefit and enrich many academic areas as well as industry dealing with photonic materials. For example, it is expected that the targeted molecules will be very good in collecting and emitting light in the red region of the spectrum. These are very desirable characteristics to be exploited in solar cell concentrators, organic light emitting diodes, luminescent bioimaging, photodynamic therapy agents, dye sensitised solar cells and photocatalysts. In the long term, this research may bring societal and economic benefits since it will help to diagnose and treat diseases, convert sunlight into electricity, to create new energy-efficient displays and lighting.